Development of a serology test for COVID-19 screening

Since the realisation that a new coronavirus was responsible for a cluster of pneumonia cases in China on 9thJanuary, more than 2 million cases and 135,000 deaths have been reported across the globe. The so-called 'COVID-19' pandemic has put healthcare systems under enormous pressure and has resulted in global economic collapse as a result of quarantine and social distancing policies being implemented. Governments across the world struggle to lift lockdown measures for fear of a bounce-back in the number of cases and fatalities.

In this project, we aim to develop a test that will allow people to be checked to see if they are immune to the virus. These tests would be carried out in a community pharmacy or at a GP surgery to allow for widespread testing. Those people shown to have immunity would potentially be able to return to work or look after vulnerable friends / family without fear of either catching or passing on the virus.

The Extension for Impact funding will allow us to use our system to test more clinical samples and put the necessary processes in place to expedite regulatory approval and release to market.